A Study on the Impact of Data Protection and Privacy Policy

This project concerns data protection and privacy regulations and aims to investigate their social and economic impacts. The
flourishing digital economy has promoted the collection and processing of personal data, enabling the development of new
products and personalized services. However, in this economy, consumers have become more concerned about the
protection of their personal data. This concern has led to the implementation of the General Data Protection Regulation
(GDPR) in the UK and EU, which establishes a legal framework requiring firms and organizations to obtain users' consent for
data collection and processing. My goal in this project is to analyse the impact of the GDPR on consumers' welfare.
For this goal, I will tackle the following three tasks: Firstly, I will investigate how British people's privacy concerns have
changed before and after the GDPR. Specifically, I will analyse how their allowable range of data and information disclosure
has changed over time, using the Labour Force Survey in the UK, which includes questionnaire entries that allow us to
analyse consumers' preferences for not revealing their personal information.
Secondly, based on this first analysis, I will construct an economic model that enables me to isolate the effects of the GDPR
on UK consumers. The GDPR has affected all people in the UK, and there is no 'control' group (i.e., a group of people who
have not been affected by the GDPR and thus could be compared with those who have been affected). Due to the nature of
this problem, it is difficult to employ standard statistical methods for causal inference, and I intend to rely on the so-called
'structural' approach. With the aid of economic theory, I will develop a (structural) model that incorporates decision-makers'
behaviour (i.e., consumers' behaviour in this project) and economic mechanisms under the absence and presence of the
GDPR.
Focusing on consumers' online shopping experiences, one can generally consider various pros and cons of the GDPR. The
former includes privacy reassurance due to regulations on individual data sharing and recording by online retailers, while the
latter includes, for example, less efficient personalized marketing or product recommendations provided by online sellers. It
is indeed an empirical question whether the GDPR has overall benefited society/economy. I plan to build a model of
consumers' discrete choice of differentiated online retailers in the UK, with their preferences being for retailers'
characteristics.
Lastly, based on the developed model and its estimation, I will empirically assess how the GDPR has affected consumers'
welfare. This will be done by comparing consumers' utilities estimated from their choice pattern of online retailers before
and after the GDPR. Most previous literature appears to have focused on the 'supply' side, concerning how privacy policies/regulations affect
businesses and marketing activities. There has been insufficient accumulation of empirical studies on the consumer side. My
study will be the first to empirically identify the impact of privacy policies on consumers' welfare. Privacy regulations, such
as the GDPR, must have affected both the supply and demand sides and it is important to clarify who has benefited and who
has not. While this project's focus is on the demand side, it will contribute to a clearer understanding of such
disentanglement and improve policy-making processes in the UK and other countries. Policymakers will be better equipped
to discern trade-offs between cost and benefit due to privacy protection regulations.